Social Distancing and Reimagining City Life: Performative strategies and practices for response and recovery in and beyond lockdown

COVID-19 has transformed city life: we now urgently need to develop imaginative ideas and creative practices to understand and address its impact on how we live and work in cities. Performance theory and practice offer innovative, proven, yet under-explored means to achieve this. This project will provide new models for understanding and practising city life, helping people cope with social distancing, both practically and emotionally.

Working with strategic decision-makers in Bristol, Glasgow and Newcastle City Councils (confirmed), we will investigate everyday innovations (social performances) and artistic interventions (aesthetic performances), to understand how performance can reimagine and facilitate city life in times of social distancing, and how performance theory and analysis might contribute to more nuanced, creative and sustainable strategies and practices for response and recovery across five urgent areas: social cohesion, new behaviours, community resilience, perceptions of environment, and crisis management.

Working with artists, arts venues and officers from hazard mitigation, sustainability and resilience, the project will lead to new understandings of the place and function of performance, broker creative thinking on response and recovery, and make strategic recommendations for arts strategy, pandemic planning and hazard mitigation policy. Impacts will be scaled, primarily, through Core Cities, a network of eleven UK cities, and arts strategy organisations.

This project builds on the investigators' recent work in New Orleans, which led the Office of Homeland Security and Emergency Preparedness to fundamentally change their hazard mitigation policy and practice, and to significant changes in strategies for major arts organisations (www.performingcityresilience.com)